Digital Fashion Archive

The Digital Fashion Archive is an innovative project that showcases iconic garments and accessories from a range of British designers and brands. The collection is digitised as 3D models, allowing easy access through various channels like VR, AR, Gaming, and more. The project aims to preserve the history of British fashion design and make it accessible to a broad audience, promoting innovation and creativity in the industry. The archive is a valuable resource for students, academics, and the creative industries. Through this project, we aim to inspire and engage fashion enthusiasts whilst providing a valuable platform for the industry to share, learn and grow.

Alongside established designers, the archive will also provide a platform for lesser-known designers who have contributed significantly to British fashion but may have yet to receive the recognition they deserve. By making their designs accessible through digital assets, the project aims to showcase their work to a broader audience, fostering innovation and creativity in the industry.